Negative Emission Sewage Treatment (NEST)

**NEGATIVE EMISSION SEWAGE TREATMENT (NEST)** Water quality and availability is a global challenge. Recovering the valuable resources embedded in wastewater is a key, global opportunity, and goal. 80% of all wastewater is discharged into the world's waterways where it creates economic, health, and environmental challenges. Population growth and urbanization further intensify this challenge with increasing wastewater generation that places more pressure on clean water resources. More stringent regulatory issues, and increasing environmental concerns make wastewater treatment systems (WWT) more relevant than ever and aids in the growth of this market. Moreover, growing focus on sewage treatment in countries in China, and India, provide significant opportunities in those marketplaces. **Conventional WWT technology** The WWT technology deployed in the majority of sewage farms worldwide was invented in the 1890's and has remained unchanged. It emits approximately 3% of total GHG emissions (CO2, methane and dinitrogen oxide) and is unable to effectively remove phosphates, pharmaceuticals, endocrine disruptors, poly- and perfluoroalkyl substances (PFAS) and microplastics. **NEST WWT technology** NEST is carbon negative and uses GHG emissions as a carbon and nitrogen source. Demonstrated removal of phosphates, pharmaceuticals, endocrine disruptors and microplastics. Poly- and perfluoroalkyl substances (PFAS) removal efficacy trials planned for 2020\. Produces microalgal biomass for monetisation as fertiliser and soil conditioner. Alternatively, the biomass may be hydrothermally liquefied (pressure cooked) to produce biocrude oil and a fertiliser concentrate. **POSITIVE ENVIRONMENTAL IMPACTS** Climate change mitigation through GHG emission reduction with potential for 4% reduction globally. Phosphate removal and recovery will mitigate toxic algal blooms in water bodies. Pharmaceutical, endocrine disruptor, PFAS and microplastic removal will have hugely beneficial impact on the aquatic environment, thus maintaining biodiversity.